University of Leeds and Oil & Gas Measurement Limited

To develop and optimise Wide-Band UltraSonic Tomography, algorithm and hardware for Multiphase Flow Metering for application in the oil and gas industry.